Topological and nonlinear phononics in van der Waals materials

Phonons, the fundamental vibrations in solids, play a crucial role in material properties like thermal, electrical, and optical behaviour. The discovery of topological electronic materials such as Dirac and Weyl semimetals has reshaped our understanding of these properties. Topological phononics, a growing field, explores materials with unique Berry phase, curvature, and non-trivial Chern numbers, leading to phenomena like chirality for lattice vibrational modes, and robust edge states for unidirectional sound and heat transport. Asymmetrical van der Waals materials are ideal platforms for studying topological phonons, offering potential for quantum technology applications. Furthermore, coherent excitation of nonlinear phonons allows for ion-mediated Raman effect permitting for non-thermal manipulation of physical properties in the quantum materials such as light-induced magnetisation and superconducting orders.

Despite extensive investigation of phononics in van der Waals materials such as graphene and transition metal chalcogenides, the study of topological phonons and their nonlinear coupling to electron angular momentum and spin is still in its early stages. Moreover, the different origins of phonon nonlinearity, whether direct or indirectly mediated by electrons, have yet to be systematically explored in 2D materials. The impact of gauge acoustic phonons on unconventional acoustoelectric currents in topological Fermi liquid systems has also not been systematically explored.

This PhD project aims to address key gaps by developing theoretical and computational frameworks to investigate phonon dispersion and it topological characteristics, phonon nonlinearities, and acoustoelectric transport. We will examine the interplay between phonon nonlinearity and topology and study interactions among chiral phonons, electrons, and other collective excitations. Our approach includes quantum field theory, Green's functions, Boltzmann transport, and hydrodynamic techniques. This research targets critical open questions in nonlinear and topological phononics, such as: How do topological phonons couple with electrons in two-dimensional materials? What roles do lattice distortions, strain, and electronic density play in phonon nonlinearity, topology, and magnetic moment? How significant is the influence of itinerant electrons on phonon anharmonicity in layered materials?

The proposed timeline for this project is outlined as follows, allowing for flexibility in adjusting priorities to accommodate emerging insights: Year 1: We aim to develop a robust microscopic model that captures both linear and nonlinear electron-phonon couplings, with an emphasis on chiral phonons and their interaction with electron spin, considering material-specific and geometric contributions. Advanced quantum field theory methods will then be employed to investigate the tunability of three-phonon nonlinearities influenced by electron-mediated processes. We will also leverage the Kubo formalism and Boltzmann transport theory to calculate acoustoelectric currents in 2D materials as part of an international collaboration with experimental teams. Year 2: Building on initial findings, we plan to deepen our study of spin-phonon coupling, developing a full quantum framework to analyse the magnetic properties of phonons. Additionally, we will develop force-constant models for layered materials to explore phonon topology. We will examine the effects of phonon nonlinearity on band renormalization, lifetimes, and implications for nonlinear optics and phononic transport.

This timeline remains flexible and may be adapted to align with advancements in the field or evolving project requirements.